Role of T cells in recovery from bluetongue virus infection in calves

Technical abstract
The aim of this project is to determine the role of T cells in controlling BTV infection in calves. This will be achieved by determining the effects of depletion of specific T-cell subsets on BTV infection in cattle. The information obtained will provide the basis for future studies to determine the extent to which T-cell subsets important in mediating virus clearance are cross-reactive for different BTV serotypes and will aid the development of strategies for priming of the appropriate protective T-cell responses.